AI for Fisheries Sustainability

AI for Fisheries Sustainability
In the first year of the Integrated PhD, student will attend an induction and introductory training programme followed by taught modules.